Solar cooling of buildings using low emissivity transpired solar collectors and desiccant air conditioning technology

The project involves the assessment of the technical and commercial feasibility of an
innovative low carbon solar cooling system. The system will feature the use of heat, from
innovative low emissivity transpired solar collectors, to regenerate the desiccant within
desiccant air conditioning technology (for which the heat for desiccant regeneration is the
principal energy demand).
Within the project we will investigate the market for air conditioning, analyse existing and
emerging air conditioning technologies, assess the drivers of uptake of energy efficient air
conditioning technology and consider the market potential for our innovative solar cooling
idea.
We will also develop an Excel based model for predicting the energy performance of low
emissivity transpired solar collectors used in conjunction with desiccant air conditioning
technology for varying buildings with different air conditioning loads in a variety of
geographic locations / climates.
We plan also to develop a route map for industrial research, experimental development, final
product development and commercialisation of our innovative solar cooling system.